Research on Virtual Sensor Technology for Advancing Wind Farm Digitalisation

This research project encompasses a comprehensive set of activities towards advancing the digitisation of wind farms. The overarching goal is to offer wind farm operators a more insightful comprehension of their wind turbines' operations and health conditions. This, in turn, enables optimised approaches to operation and maintenance, ultimately leading to substantial cost reductions of wind power. The key research activities include:

Develop virtual sensor models for wind turbine structures and components. Utilise the historical wind turbine dynamics and kinematics data measured using physical sensors to develop and verify advanced computational models, machine learning algorithms, and artificial intelligence techniques to create robust virtual sensor models for wind turbine structures and components.

Develop virtual sensor models for individual wind turbine systems. Integrate the developed virtual sensor models to predict the dynamics and kinematics of the structures and components of individual wind turbines and their power output.

Develop virtual sensor-based wind turbine condition monitoring and prognosis techniques. Develop virtual sensors-based condition monitoring techniques for individual wind turbines, assessing their health condition, detecting potential faults, facilitating proactive maintenance strategies, and thus reducing downtime and maintenance costs.

Develop virtual sensor-based techniques for optimising wind turbine control. Develop advanced control strategies based on virtual sensor data to optimise wind turbine operation, improve energy production, and mitigate the impact of varying wind conditions.

Develop virtual sensor models for predicting wind resources at different locations. Utilise historical data, real-time sensor readings, and meteorological information to develop and verify advanced computational models and algorithms to predict wind speeds, turbulences, wind shears, and other relevant wind resources parameters at different locations in the wind farm.

Develop virtual sensor models for enhancing wind farm management. Integrate the developed virtual sensor models for individual wind turbines to predict the wind farm power generation performance, facilitating smart grid management.

Develop virtual sensor models for risk control and decision making. Develop virtual sensors that not only provide predictions but also quantify the uncertainty associated with those predictions, enabling decision-making and risk assessment.

By addressing these research activities, the project aims to make significant strides in wind farm digitalisation, deepening our understanding, optimisation, and management of wind turbine operations under varying wind conditions and contributing to the advancement of renewable energy technologies.